Analysis of Market for the Next Generation of Explosives, Chemical Weapons and Narcotics Detection Technologies

Early detection of explosives and narcotics in any situation is critical in the fight against
terrorism and organised crime. Ancon Technologies are developing highly innovative and
sensitive devices that will enable earlier detection of substances by sensing the natural release
of molecules from threat substances within the air. ANCON is collaborating with Q3i, a
market research company to determine the size of the market and the best market entry
startegy to ensure a successful commercialisation of its innovative products.